Loughborough University and Generation Phoenix Limited AKT3

To develop a process that will contribute towards the re-use of end-of-life Mixed Leather Waste in the fashion industry which isn't currently possible.